SILOET 2: Project 1 Holistic Optimising Systems

The Holistic Optimising Systems Project is a collaborative research and technology project led by Rolls-Royce plc with Rolls-Royce Engine Control Systems Ltd (previously known as Aero Engine Controls Ltd), Raytheon UK and the University of Sheffield. The project aims to develop a range of aerospace gas turbine engine control technologies which operate as a system that optimises its performance with consideration of the overall performance of the engine. These technologies are expected to improve performance in terms of fuel consumption, emissions and in service operation. The project scope includes sub-system design, modelling and demonstration in appropriate test vehicles.